Moving Towards net Zero Barley Production

Sustainable soil management is essential for improving crop productivity while reducing reliance on synthetic fertilizers. This research explores the potential of whisky industry digestates as a soil amendment for barley (Hordeum vulgare) production, aligning with the objectives of the BARITone project. The study aims to assess the short- and long-term impacts of digestates on soil health, plant growth, and nutrient cycling.

A completed respiration experiment evaluated the immediate effects of digestates on soil microbial activity, respiration rates, and nutrient availability. Results showed increased ammonium (NH4+), dissolved organic carbon (DOC), and total oxidized nitrogen (TON), alongside a shift in microbial community composition, indicating changes in soil microbial function. Building on these findings, a controlled pot trial will investigate how different soil types and application timings influence barley growth, providing insights into optimizing digestate use for maximum agronomic benefit.

In addition, a field study will assess the long-term effects of digestate application by analysing soil properties and crop performance in fields where digestates have been used over multiple years. This research will contribute to understanding how digestates can be integrated into sustainable barley production systems, promoting circular economy principles in agriculture.